Carbon-Positive (less-than zero emissions) upcycling of organic substrates – providing Green Hydrogen for sustainable energy.

**Combining Nature & Science to provide Zero Landfill, Zero Emissions and a Carbon Positive (Less-Than-Zero) upcycling for organic waste - with Sustainable Energy generation through Green Hydrogen**

OWMS combines the natural bio-conversion abilities of the Black Soldier Fly (BSF) with cutting edge Pyrolysis technology, to provide a scalable, carbon-positive solution for any organic substrate - turning a costly challenge into a new profit centre, and significantly contributing to Net Zero.

* Resource Recovery
* Carbon Positive (<0)
* Green Hydrogen/Sustainable Energy
* Spoke & Hub -- at-source pre-treatment, with Central Resource Recovery
* Waste Eco-Systems -- for best practice use of different substrates
* Potential for organic protein -- pre-consumer substrates only

With Corporates now responsible for emissions throughout the supply chain, farmers required to reduce nitrogen emissions, and local government unable to meet their own landfill-reduction targets, OWMS could significantly reduce emissions across a broad sector of UK society, recover resources -- and provide Green Hydrogen to proposed local sustainable energy grids.